The University of Sheffield and Chelton Limited

To develop CAD software that addresses design of brushless permanent magnet motors using the optimal combination of analytical and finite element based techniques.